Propak Sheet Metal Ltd

Propak Sheet Metal Ltd would use this voucher scheme to help to employ a third party, to audit our cyber security so we can be sure too meet the requirements of the Defence Cyber Protection Partnership (DCPP). This would help Propak continue to work with the Primes in the Defence and Security Industries.